SHREWD Elective

**The Problem: _Planned care is under unprecedented pressure following COVID-19_**

Nationally, it has been recognised that safe and timely performance in planned care will be an increasing challenge year on year, primarily as a result of growing demand, an older population, and as patients present with more complex conditions. At the same time, COVID-19 has brought system-wide pressures affecting the ability of the NHS to cope. Capacity is currently the most pressing issue, with no automated way of capturing available capacity data, in real-time, across the whole health system. This includes the independent sector data, which impacts the delivery of two key national requirements; to roll out capacity alerts and to offer choice at 26 weeks.

Elective care needs to be considered as a whole, in particular, having visibility and easy-to-interpret information in real-time for ALL providers within a system.

The lack of visibility of current capacity in multiple-providers means that resources are not being used efficiently. This can lead to unnecessary additional costs and more importantly, longer waiting times for patients.

What's missing is a central, single version of the truth that identifies growing pressure for planned care by speciality and sub-speciality, providing a definitive view of regions using heat-maps, to help load balance across the whole economy, to resolve planned care bottlenecks, delays and risks to patient safety -- saving precious time.

**The Solution: _SHREWD-ELECTIVE_**

We believe there is a core data-set which can be used to inform decision making at an economy or regional level. This provides system planners with a picture of where there is a high level of demand and where there is capacity available. SHREWD-Elective displays complex data, taking account of different local operating practice and data systems.

This data can be used to reveal where the blockages are and where there is capacity in the planned care pathway. It will also demonstrate where additional resource could be invested to meet long term demand. Much of the data is embedded in local systems and practice but is not available in one place to tell the 'whole story' in a format that is easy to understand and visualise. SHREWD-Elective will take complex digitised data from multiple systems, including independent sector and provide simple real-time visibility of demand and capacity, delivering prescriptive intelligence to empower decision-makers with the key information needed to co-ordinate and take action.

**What's different?**

Transforming Systems' SHREWD-Platform is already recognised for its award-winning innovation and evidence of benefits delivery. SHREWD-Elective will become the day-to-day tool to manage and prioritise patients into and throughout their planned care journey.

Whilst every SHREWD-Elective deployment will be different in scale and scope depending on the problems being addressed, the development process will always follow a multi-phased approach to ensure maximum impact, underpinned by training and development support throughout. Each deployment will start with getting to know and understand each individual system and provider that sits within it to understand what data requirements are required to support them and their priorities.